Ellexus Java Introspection

Ellexus are experts in tracing Linux applications. Our tools tell engineers which files, libraries and programs have been used by an application so that they can more easily solve installation and migration problems. We take the guess work out of system administration. As more and more applications move to the cloud, we aim to use our tracing technology to monitor changes in behaviour over long-running applications. These changes could indicate a cyber attack and serve as an early warning system against hackers.